Gypsies Forging Sustainable Futures: Representing Romani Environmental Knowledge and Practices Through Traditional Metal Artwork and Dance

While Romani communities have traditionally practiced many of the behaviours that are currently being suggested to address the environmental crises, there has been very little acknowledgement of this or investigation into what we can learn from these practices for incorporating into our cultures, governance and economies. This project is novel in its practical and theoretical focus on how Romani knowledge and practices, until now rendered largely invisible from mainstream eco-discourse, might provide lessons and insights into how to live more sustainably without compromising sociability, creativity or cultural pleasure.

Romani people are often portrayed as the source of environmental degradation (Dunajeva & Kostka, 2022) and may experience 'environmental racism' (Heidegger and Wiese, 2020). In the midst of this exclusion and stigmatisation, their centuries-old traditions and knowledge on sustainability have been made invisible. The Gypsies Forging Sustainable Futures project draws on oral history and artwork to identify, highlight and amplify these sustainability practices and perspectives. We are a partnership of the Gypsy Media Company; Friends Families and Travellers; Hermandad Gitana de Almeria (Gypsy Brother/Sisterhood of Almeria); Ando Glaso; University of Glasgow; Coventry University and the University of Almeria. We will create a Romani metalwork sculpture and two dance events that represent the sustainability traditions and everyday practices of Roma and Romany Gypsy communities in the three constituent countries - England, Scotland and Spain - with a particular focus on Sussex, Lanarkshire and Almeria. These visual and dance arts will highlight the contribution of Romani peoples to sustainability thinking and practice (e.g. 'circular economy' - recycling, reuse and repair; 'tiny home' living; use of local materials; use of plants and herbs for health and hygiene; focus on community and sharing: and sustainable production techniques, including metalwork). The associated deliberative and artistic processes will be captured in a professional film.

Our key research questions are: 1) What are the environmental histories, traditions and values of Romani groups in England, Scotland and Spain?; (2) How can these be represented through traditional Romani visual and dance arts?; (3) How can the environmental knowledge, skills and values of Romani communities be made more visible so as to contribute to current sustainability discourse, policy and programmes?; (4) Which national and local government policies, programmes and discourses support or restrict these sustainability practices?

The project will use a mix of data collection and dissemination methods, including a literature review, mapping of Romani sites and history, 'go-along' interviews, reflection groups, and designing and creating dances, sculpture and film. The research questions, methods and dissemination paths have been developed with Romani artists, communities and researchers and reflects their priorities and aspirations. Unique insights can be derived from an 'insider' (i.e. largely Romani) research team and partners.
Given that this research is co-produced, we will work with awareness of power and representation in research (Pain et al., 2015) aiming for egalitarian communication and action.

We have also worked alongside policy-makers and policy-influencers to design the project, and will engage with them throughout, ensuring that there will be timely and useful inputs into policy and practice e.g. UK Departments for Business, Enterprise and Industrial Strategy (BEIS) and Levelling Up, Housing and Communities (DLUHC); Spain's Ministry for the Ecological Transition and the Demographic Challenge (MITECO) and Ministry of Equality (MoE); Women's Environment Network; Green Economy Coalition; Friends of the Earth International.

Reference: PAIN, R. et al. (2015) Mapping alternative impact. N8 Research Partnership. Durham/ESRC (see CfS for others).